Development of multi-parent advanced intercross populations for fine mapping QTL in wheat

Technical abstract
This project will develop advanced inter-cross populations of wheat for fine mapping QTL. To develop these populations, an existing pooled F2 population which has undergone three rounds of repeatedly intermated (rather than selfing) by using a male sterile line in the initial crosses, will be selfed by single seed descent to produce recombinant inbred lines. The additional rounds of intermating will have reduced the extent of linkage disequilibrium (LD) and thus facilitate mapping on a fine scale. The multiparent AIC (MAIC) offers a compromise between linkage mapping in lines derived directly from F2 and BC populations and LD mapping in uncontrolled and highly structured collections of breeders lines. The advantage of MAIC over linkage mapping is that QTL can be located to much smaller intervals. The advantage over association mapping is that the greatly increased risk of generating false positive results through population structure is removed. Moreover, because seed from all generations can be saved and because recombinant lines can be derived from any generation of intercrossing, material suitable both for coarse mapping can be derived from an early generation and for fine mapping from later generations. The extension of the AIC to include multiple parents also greatly increases the probability that the population will be segregating for multiple QTL.